13TSB_SynBio. Novel genetic tools for application in insect pest control

See case for support submitted by project partner (Oxitec Ltd)

Technical abstract
Oxitec is the world leader in genetics-based insect control. Oxitec's RIDL technology relies on release of mass-reared genetically sterile male insects, which mate with their wild pest counterparts, thereby causing a drop in population. This project aims to develop orthogonal conditional expression systems that can manipulate fertility, time of death, or gender of insects for RIDL, to permit advances in RIDL technology, thereby cementing Oxitec's leadership in the field. The only current system suitable for RIDL is the 'Tet-off' system, which enables gene expression to be suppressed by a dietary tetracycline. Other systems are not sufficiently tightly regulated, or are not suitable due to high cost or toxicity. We will investigate the systematic construction of switchable genetic expression modules from standardised parts usable across a range of insect species. Availability of multiple expression systems will permit development of strains with multiple repressible phenotypes of value for pest control.